Your Online Digital Architecture

The need for a zero-carbon future is clear. To achieve this, we must maximise the value of existing infrastructure, deploy proven sustainable and low carbon solutions, whilst developing innovative and disruptive ideas to secure a low carbon economy. Data will play an enabling role in achieving these goals, thus ensuring we fully utilise and benefit from the significant quantity of valuable existing and emerging data.

To realise the full potential of this value, the energy sector needs to embark on a data-enabled cultural evolution. This evolution must embrace open data and efficient data sharing, utilising data from multiple energy vectors, encompassing the breadth of the energy system and the plethora of stakeholders within. We need a true 'whole systems' approach to deliver to a secure and managed service, which will provide access to the central data exchange for stakeholders wishing to elicit positive, innovative and lasting change within the energy sector.

Siemens, together with our partners the Energy Systems Catapult (ESC) and National Innovation Centre for Data (NICD) will deliver 'Your Online Digital Architecture' (YODA), a 'digitally integrated energy system' which supports the Common Data Architecture concept.

YODA is underpinned by the implementation of a data platform, constructed upon the requirements of the users and employing a sector specific metadata standard to drive commonality, enabling data-exchange.

The platform will be constructed upon the three building blocks recommendations identified within 'Energy Data Taskforce: A Strategy for a Modern Digitalised Energy System':

1. Data Catalogue

2. Asset Registration

3. Digital System Map

Throughout our YODA project we will actively collaborate and engage with all stakeholders, facilitating user requirement capture workshops alongside show and tell events. This will provide essential insight towards providing best practice guidelines and successful delivery of the project outcomes.

Our events will support organisations who aim to utilise and embed the insight and outcomes, covering topics such as data accessibility, data licensing and liability wavers. Each of which are reflective of the hypernetworks metadata model underpinning YODA.

The challenge is clear -- the true value in data, in support of the transition to a low carbon economy is in enabling visibility, access and insight throughout the energy value-chain.

Our industry must embrace this opportunity as a true catalyst for change, creating an open, yet secure, data marketplace which will create a modern, digitalized, energy system.